"How do cracks form and move in three dimensions?"

The study of fracture mechanics is an area of research that is rapidly evolving, academics around the world are focused on expanding upon the current understanding of how cracks form and move within materials. The dynamics of fractures in two dimensions has been studied widely, and mathematical models exist for many different instances of fractures. Fractures behave in response to several factors; these include the elastic properties of materials, the loading conditions that induce fractures (dynamic and static), and the geometry of the material being investigated. Approximations of solutions exist for a number of two-dimensional geometries, with exact solutions defined in elastic circular and elliptic geometries.
Three-dimensional fracture problems, however, are less understood. If one wishes to accurately investigate, model, and make predictions about fractures in the real world it is necessary that the geometry must match that of real-world problems. Real world fractures occur in three-dimensional space; understanding crack propagation and formation in two-dimensions may indeed be a useful tool, however without knowing the full dynamics of fractures it is impossible to even know completely what the limitations of two-dimensional models are. In this light it is essential to expand upon the current knowledge of fracture mechanics, as attempting to describe three-dimensional phenomena under a two-dimensional lens may well produce misleading hypotheses and results.
There are open questions being researched with regard to the dynamics of fractures in three-dimensional space, as the complexity of the mechanics is far greater. One must consider a multitude of additional factors when attempting to investigate such problems. Cracks propagate through fronts: a point in two-dimensions and a line in three; some examples of extra considerations needed are the deformation of the crack-front as well as the transverse behaviour of fractures. The additional complexity added by incorporating an extra dimension leads to the need for further research into fracture mechanics as the current frameworks do not suffice for the problems at hand.